AMPLIFY: An Industrial Research project with European partners to develop scalable quantum key distribution services across multiple use cases

The AMPLIFY project delivers an innovative platform enabling quantum-secure key exchange to any device connected over 'classical' data links, removing the need for an end-to-end optical transport layer. Through the introduction of a novel 'Symmetric QKD Hybrid' security paradigm, based on Quantum Key Distribution (QKD), combined with hardware authentication and a symmetric key scheme to extend the information-theoretically secure exchange from the QKD nodes to the end-point devices over any data link, ANGOKA will solve the 'last-mile' key exchange problem that represents a major barrier to achieving quantum resilience of modern digital infrastructures, such as Smart Cities.

Working with EU partners in the Netherlands, Germany and Poland, ANGOKA will develop the new technology and demonstrate it in action, in both the mobility and IT sectors, using state-of-the-art quantum testbed facilities.

AMPLIFY will enable the ANGOKA proposition to become a major enabler for QKD technology and an essential component in the quantum-secure communications infrastructure of the future, protecting our ever-connected world from the increasing threat of attack.